Distributed data modelling and Federated Digital Twinning for lifecycle data-driven sustainable operation and management of buildings and districts

As the built environment continues to face challenges such as climate change, energy consumption, and social inequality, there is a growing need for adopting sustainable building practices beyond energy considerations, encompassing environmental, social, and economic dimensions across the entire lifecycle of buildings. In view of these challenges, WILSON proposes a groundbreaking approach, leveraging semantic data repositories, cognitive digital twins, and decentralized data management to transform building and buildings’ portfolio management. The project aims to enhance sustainability by harnessing cutting-edge technologies and innovative management practices. To achieve it, WILSON main development is focused on a decentralized data mesh architecture that is agnostic to and interoperable with proprietary BMS and Digital Twin Systems. Key objectives include improving building operations, evaluating environmental impact, and enhancing building diagnosis and monitoring. Personalized Data Hubs (PDHs) will connect and integrate all WILSON solutions, adhering to International Data Space (IDS) principles. These solutions will be complemented by an Investment
Tool to support decision-making on renovation and RES investments. To maximize its impact across the EU, WILSON will validate and demonstrate its solutions in four large-scale pilots across different European countries. The consortium comprises 16 partners (50% SMEs and industry) with diverse expertise, including research institutions, technological providers, an international Data Association, and finance SMEs. Overall, the project aims to upgrade 200,000 m2 of buildings, reducing maintenance costs by up to 35%. In the longterm, WILSON seeks to ensure Europe's global competitiveness, data sovereignty, and achievement of EU energy and environmental goals by 2050, resulting in a highly energy-efficient and decarbonized building stock.